Leeds Beckett University and iKoustic Limited

To develop and embed enhanced strategic marketing and decision making capabilities that will create a robust and strategic platform for change, through pivoting the current client base towards larger contracts.